Sugar replacement from microalgae

The project’s goal is to provide a novel sugar replacement ingredient to the global food market. The ingredient is a specialist carbohydrate sustainably manufactured from a marine microalgae. The project will demonstrate new technology at industrial pilot scale to grow microalgae and purify the product from the microalgae cultures. The project brings together Glycomar Ltd (UK), an SME company specialising in the discovery and development of novel polysaccharide products, MicroA AS (Norway) an SME company specialising in technology for production of microalgae, and a market leading food company. These partners bring together the right skills to develop a game changing sugar replacement product, which will improve the health profile of confectionery and other foods.